Ferromagnetic Oxide & Unconventional Superconductor Heterostructures for Superconducting Spintronics

Superconducting spintronics is the combination of spintronics (the utilisation of electron spin in devices) with superconducting materials. Historically, superconductivity and magnetism were considered incompatible phenomena, but recent developments in nanofabrication have shown that compatibilities and couplings are possible at the interface between superconducting and magnetic materials, and a more complete synergy between the two phenomena is possible through the formation of spin-polarised supercurrents. By depositing ultra-thin films of ferromagnetic and superconducting materials, we can study fundamental physical phenomena occurring at their interfaces, with the aim to control and manipulate spin polarised supercurrents in order to create highly efficient computing devices.

In this PhD, I will create heterostructures using ferromagnetic oxides and high-temperature unconventional superconductors. I will investigate the proximity effects occurring at the interfaces between these materials, and explore the possibility of creating spin polarised supercurrents with unconventional superconductors. A thorough understanding of how to create and manipulate spin polarised supercurrents with unconventional superconductors is critical to developing superconducting spintronic devices which can operate at elevated temperatures.

This project aligns with an EPSRC-JSPS Advanced Materials Grant.